International Social Survey Programme 2019-2021

The International Social Survey Programme (ISSP) is one of the most important attempts to undertake cross-national survey research that exists. 45 countries participate, covering all five inhabited continents. Each year, countries field a module of 60 questions on a particular topic, usually as part of an existing random probability survey. These data, along with a set of prescribed socio-demographic background variables, are then deposited in an agreed format with the ISSP data archive.

A wide range of modules have been fielded since the project began in 1985. Topics are chosen at an annual plenary meeting and are revisited periodically, with many having been covered several times. As a result, ISSP data can be used to examine differences between countries at a particular point in time and to compare differences in trends over time.

A combined dataset containing data for all countries is made publicly available to the research community approximately two years after data collection. ISSP data are widely used, with numbers of publications steadily increasing; more than 800 publications were recorded in the last year for which data is available. In Britain, there have been 630 publications using ISSP data since the programme began.

Since ISSP began, Britain's participation has been facilitated by including the ISSP module on a self-completion supplement that forms part of the British Social Attitudes survey (BSA), an annual, high quality, independent survey conducted by NatCen. From 2019, the ISSP module will be placed on a bespoke self-completion supplement, to be provided to respondents to the Scottish Social Attitudes (SSA) survey. SSA is conducted along similar methodological lines to BSA. These strategies represent a highly cost-effective way of fielding the ISSP module, as only the marginal costs of adding the ISSP questions to the surveys have to be covered.

ISSP will cover three topics during this period: social inequality (2019), environment (2020) and health and health-care (2021):
-Once data has been collected in 2019, the social inequality module will have been fielded five times across a 30 year period. This will enable an examination of how attitudes have changed over time, for different social groups and in different geographical, political and economic contexts. Fielding the module in Scotland for the first time will facilitate the international analyses necessary to test a range of hypotheses about its social and political environment - primarily relating to the assumption that it has a more egalitarian, social democratic outlook than Britain as a whole.
-The 2020 module on the environment will enable time series analysis of a range of environmental attitudes and behaviours The collection of data for Scotland will enable an assessment of whether Scotland's distinctive environment or its greater reliance on car and air travel have produced distinct environmental attitudes and behaviours.
-The 2021 module on health-care (first asked in 2011) presents an invaluable opportunity to explore how attitudes and experiences have changed over the past decade and how far developments in Britain reflect international trends. Scotland faces particular challenges in respect of health, with high inequalities in morbidity and mortality; the 2021 module will be used to assess how far these challenges have affected support for health spending, in the context of a social democratic culture and state-run health service.

A range of dissemination activities promoting awareness and use of ISSP data by social science researchers, policy-makers and the media are proposed. These include: at least one chapter including a comparison of English and Scottish ISSP data in the annual BSA reports, which are freely available online and widely disseminated; maintaining a bespoke ISSP webpage; utilizing NatCen's social media presence to raise awareness of the data and delivering presentations to relevant audiences.

Potential impact
The primary beneficiaries of this project will be social scientists (in Britain, in Scotland specifically, and internationally) with an interest in conducting cross-national research. The data collected as part of ISSP will provide them with a unique resource (see section on Academic Beneficiaries and Case for Support for further details).

Academics will readily be able to access the British and Scottish data through the UK Data Archive whilst the full cross-national data set will be made available one year later via the ISSP website and the ZentralArchiv fur Emprische Sozialforschung (ZA), University of Cologne. As in previous years, full documentation will be provided along with the data.

The importance of the data set to academic users is reflected in the large number of publications using ISSP data. In Britain alone, 630 publications using ISSP data have been recorded (Britain is the 3rd highest contributing country). Use of the British data is of course far greater than this figure suggests, as they are used in a wide range of publications generated outside the UK (the worldwide total for known publications using ISSP data stands at 9,079). Further information about ISSP publication trends can be found at http://www.issp.org/about-issp/publications/.

We are committed to a wide range of dissemination activities to ensure that the ISSP data collected are widely known about, used and cited within the academic community. These include:
-Maintaining a bespoke webpage for Britain's involvement in ISSP, linking to the relevant ISSP and BSA data-sets and serving as a platform for providing information on and generating interest in the survey.
-Giving presentations on ISSP to appropriate research and policy audiences (in recent years, these have included the Economic and Social Data Service (ESDS), the Social Research Association, the Cabinet Office, the National Housing Federation, the Home Office and the Treasury.
-Ensuring information about data releases is disseminated to the academic and wider research community.
-Publicising findings by including chapters based on ISSP data in the annual BSA reports. In recent years, the BSA reports have featured chapters including analysis of ISSP data on social networks (35th report), the role of government (34th report) and work orientation (33rd report). From 2020 (the 37th report), these chapters will include comparisons of English and Scottish ISSP data, in addition to analysis for Great Britain as a whole.

Whilst the main purpose of this application is for funds to provide a resource for the academic community, it is anticipated that the published findings that result from it will be of considerable interest to wider communities including government policy makers, practitioners and the media. Several elements of our proposed dissemination strategy will help ISSP findings to reach and inform a wider audience, including our commitment to ensure that the annual British Social Attitudes report, which receives extensive media coverage, contains a chapter using British ISSP data, with comparisons for England and Scotland, each year.